cybersecurity10

As a growing company we are concerned that our systems and processes may not be robust enough to protect our business against cyber attacks. As such we acknowledge that we require an expert and believe the funding would help resource an expert to make us cyber secure. If we were successful the external expert would change the way our business runs for the forseeable future.